SimplifAI

SIMPLIFAI - (pronounced simplify) - The project aims to address the challenges surrounding the complex interaction between environmental, social and economic aspects of urban transport movements. It will do this using advanced computing techniques to simplify the interaction between transport managers and users of transport networks. The study will build on state of the art transportation management systems and cutting edge research to produce a new form of transportation management to meet the urban transport challenges of the mid 21st Century.
The project is a business led collaborative research project with industry partners BT, Infohub and KAM Futures, with technical / academic expertise from The University of Huddersfield. The challenge owner is Transport for Greater Manchester. The project combines environmental data sets with the data collected by the local authority to increase the resilience, quality of life and economic performance of the urban area using new ways of reasoning with and combining data.